TeleRehaB DSS: TeleRehabilitation of Balance clinical and economic Decision Support System

TeleRehaB DSS targets the promotion of AI adoption in everyday clinical practice for balance rehabilitation training. An AI-based decision support system (DSS) will be developed expanding upon the existing Augmented Reality (AR) rehabilitation training platform, with its balance exercises, exergames, cognitive training and remote patient monitoring with wearables and IoT devices from HOLOBALANCE project (TL6), to provide suggestive feedback for experts through the entire clinical rehabilitation pathway. The first component of AI models of TeleRehaB DSS will assess prognostic factors for risk of falls, treatment effectiveness, outcomes and side effects at baseline level, using a high volume of retrospective data for initial training. The other AI pillar of TeleRehaB DSS will introduce automated balance intervention planning and management functionality. The DSS will provide for each patient an optimalset of personalised rehabilitation activities, considering the best clinically effective treatment in conjunction with socio-economic effectiveness, and eHealth literacy. The later will be evaluated with a quick and easy to use tool with simple tasksto assess patient'slevel of technological awareness (i.e. use of smart devices, AR and IoT equipment), in order to predict if this is going to affect compliance and adherence with interventions that rely on the use of such novel technologies. Finally, the most beneficial use of AI in TeleRehaB DSS will consist of automated remote patient monitoring with wearables and IoT sensing devices, allowing rehabilitation training programs to be performed at home. The DSS will evaluate in real-time patient performance, symptoms occurrence with virtual AR physio's providing corrective and motivational feedback as activities are performed. These performance evaluation measures will be fed back to the DSS to support experts with their most time and effort-consuming activities of day-to-day patient management.